Standards for determining the vascular contribution to neurodegeneration

There are many causes of cognitive decline and dementia with ageing. The common causes tend to overlap, aren't well understood and have a similar appearance on imaging. Many of the imaging features are not well-defined. We are establishing a worldwide group of experts to create a common language for describing the imaging features and conducting imaging research in order to define the role of blood vessels in dementia.

Technical abstract
Neurodegeneration during ageing is commonly associated with neuroimaging features of small vessel disease (SVD): lacunes, leukoaraiosis, enlarged perivascular spaces, microbleeds, brain atrophy. These exacerbate, and are closely interrelated with, cognitive impairment, disability and dementia arising from neurodegeneration. The terminology and definitions used to describe these common imaging features vary widely, impairing clinical characterisation and subject phenotyping. This is a major barrier to progress in determining the full pathophysiology of neurodegeneration plus the contribution that SVD makes to the clinical expression of common neurodegenerative diseases and to their cause. The COEN Initiative represents, par excellence, a timely opportunity to establish a collaborative expert network to agree standard definitions and terminologies for SVD on neuroimaging, provide easy-to-access exemplars, suggested image acquisition and analysis protocols and standards for reporting of studies to optimise future research. The investigators bring complementary multidisciplinary expertise on clinical imaging of neurodegeneration from cerebrovascular, Alzheimer's disease, and ageing perspectives. UK, German and Canadian COEN experts plus external collaborators will undertake two workshops, prepare and test agreed exemplars and advisory materials. The proposed work is not being undertaken elsewhere yet is essential for improved phenotyping to advance future epidemiology, genetic, pathology research and clinical trials in the commonest neurodegenerative disorders.

Potential impact
Intellectual property: The project is unlikely to generate intellectual property, although the initiative could lead to intellectual property in the future. However this would require more funding and would be covered under specific agreements. In the unlikely event that any intellectual property is generated, all host institutions have technology transfer offices that are able to manage such work. In the case of Edinburgh, there is already a substantial investment from MRC in technology transfer activities and these have been highly successful.
Dissemination: Plans for dissemination include peer-review journal publications, materials downloadable from partner and key society websites, and specific symposia in which the outputs from the workshops can be fed back to the community that is most critically interested at international conference symposia that will be taking place around the end of the project. The major peer-review publication will be targeted at, for example, Lancet Neurology. Materials such as an agreed set of descriptors of neuroimaging features of SVD, qualitative and quantitative rating tools and guidance on their use, imaging examples of SVD, standards for image acquisition, standards for scientific reporting of methods, analysis and results of studies on age-related SVD and neurodegeneration, bibliographies of relevant papers, datasets, analysis software and teaching materials and advisory core standards for data collection in future studies of neurodegeneration and SVD can all be made available on websites, in addition to publication in journals where appropriate. International conferences taking place around the end of the project period include the International Society for Vascular and Cognitive Behavioural Disorders (VasCog), taking place in Toronto, June 2013. Local Organising Committee lead S Black has already suggested a symposium to describe and discuss the project outputs should take place within the VasCog 2013 programme. We will also
propose a symposium on SVD at the European Stroke Conference May 2013, likely just before the end of the project, but timely for final feedback. We will endeavour to have guidance on standards for scientific reporting of methods, analysis and results of studies on age-related SVD and neurodegeneration in a form that can easily be incorporated into relevant journal instructions for authors and on the Equator website (http://www.equator-network.org/).